Rewiring of a Host Transcriptome by a Viral RNA-Binding Protein

The HIV-1 protein Rev is responsible for the nuclear export of intronic viral RNA and is essential for viral replication. To function, Rev must interact with host cell molecules, though it's interactome remains largely undiscovered. This project aims to elucidate this interactome in the context of physiological infection by using HIV-1 replicons expressing tagged Rev. Rev will be immunoprecipitated by its tags and analysed by mass spectronomy analysis and RNA sequencing.
The pathophysiological consequences of these interactions will be investigated by monitoring viral fitness when Rev-interacting proteins and RNAs are overexpressed or knocked down.

Relevant BBSRC research areas
Data driven biology, systems approaches to the biosciences